University of Birmingham and Salinity Solutions Limited KTP 24_25 R4

To scale-up a patented Batch Reverse Osmosis technology, develop simulation software, improve test procedures and increase membrane life.